UK Preparation for the UN CRPD Engagement Process: A Three-Jurisdiction Approach

The United Nations Convention on the Rights of Persons with Disabilities (CRPD) is a major international human rights treaty to which the UK is a signatory. The UK will soon be formally reviewed by the CRPD treaty body (the UN Committee on the Rights of Persons with Disabilities) in order to assess UK progress towards CRPD-compliance.

This AHRC impact and engagement project will support the UK's preparation for the UN Engagement Process. It will ensure that the UK representative is informed by recent research on legal and ethical issues pertaining to CRPD-compliance, and it will co-ordinate a series of consultations to develop a broad consensus as to the best path towards CRPD-compliance in the UK.

The project will focus upon the provisions of law in three distinct legal jurisdictions (England & Wales, Scotland, Northern Ireland) as regards persons with impaired decision-making capacity.

Some persons with disabilities suffer from impaired decision-making capacity. A person suffering from dementia may have difficulty thinking through important financial information; a person with a learning disability may not be able to make decisions about medical treatment; a person with a brain injury may not be able to make a decision about a proposed settlement from an insurance company, etc.

In the UK, legal arrangements governing such circumstances are devolved. There is one statute that governs England and Wales: The Mental Capacity Act 2005 (MCA). In Scotland, the Adults with Incapacity Act 2000 (AWI) applies. In Northern Ireland, matters pertaining to adult incapacity are currently governed by case law, but a new piece of legislation is being prepared for consideration by the Northern Ireland Assembly.

This legal diversity presents both a challenge and an opportunity.

The challenge is to ensure that the UK representative in the UN Engagement Process has the benefit of adequate research as regards progress towards CRPD compliance across the UK.

The opportunity is to use this legal diversity as a tool in identifying the best ways to deal with circumstances of incapacity while ensuring respect for the rights of persons with disabilities and compliance with the UK's obligations under the CRPD.

The issues around compliance with the CRPD are sensitive and contentious, and the stakes are high. For example, in England and Wales, the MCA provides for "best-interests decision-making" on behalf of persons lacking in decision-making capacity. In Scotland, the AWI avoids any mention of "best interests." The UN Committee on the Rights of Persons with Disabilities has maintained that "the best interests paradigm must be abolished." Does this mean that England and Wales must repeal or amend the MCA? If so, does the AWI present a better alternative? What strategy should Northern Ireland adopt, as it prepares to legislate on this matter?

The AHRC-funded Essex Autonomy Project (EAP) is an interdisciplinary research and public policy initiative with expertise on the ethical and legal imperative to respect the autonomy of persons suffering from mental disorders or other mental impairments. It has played a key role in educating policy makers about the legal and ethical challenges associated with CRPD-compliance. In 2014, the EAP co-ordinated a consultation exercise and provided technical research support to the UK Ministry of Justice in developing a formal legal opinion as to whether the MCA is compliant with the CRPD -- and about what to do if it is not. In this project the EAP team will collaborate with the Centre for Mental Health and Incapacity Law, Rights and Policy (Edinburgh Napier University) in order to assess CRPD-compliance on mental capacity/adult incapacity across all three jurisdictions of the UK. The project will ensure that the UK is prepared for the UN Engagement Process, and contribute to the international reform of law and practice as regards persons with impaired decision-making capacity.

Potential impact
This project has a distinctive set of impact opportunities occasioned by the upcoming UN review of UK compliance with the UN Convention on the Rights of Persons with Disabilities (CRPD).

The EAP research team already has established working relationships with Westminster officials who will play a role in preparing for the UK's appearance before the UN Committee on the Rights of Persons with Disabilities. These include: Joan Goulbourn and Liz Eaton (Capacity Leads at Ministry of Justice), Niall Fry (Capacity Lead at the Department of Health), Denzil Lush (Senior Judge of the Court of Protection, England and Wales), Alan Eccles (The Public Guardian, England & Wales). We will extend our collaborations with these individuals, many of whom played substantial roles in the 2014 EAP consultation roundtables regarding the Mental Capacity Act (England & Wales).

The EAP will collaborate with the Centre for Mental Health and Incapacity Law, Rights and Policy, Edinburgh Napier University. The Centre has established working relationships with key officials in Scottish Government and civil service positions who are directly engaged with the challenges of achieving CRPD-compliance. These include Sandra McDonald (The Public Guardian, Scotland), Colin McKay (Chief Executive of the Mental Welfare Commission for Scotland), Hilary Third (Adult Incapacity Lead in the Equality Unit, Scottish Government), and Adrian Ward (Law Society of Scotland and Scottish Law Commission). It was a group of these individuals who originally proposed extending the EAP's 2014 consultation project on the MCA so as to cover the corresponding legislation in Scotland. These individuals will participate directly in project events, and will be well-placed to take forward any recommendations from the project regarding CRPD-compliance in Scotland.

The project team has developing relationships with relevant public officials in Northern Ireland. A key individual in the ongoing reform of mental health legislation in Northern Ireland is Allison McCaffrey, who serves as Principal of the Mental Capacity Legislation Unit for the Department for Social Services and Public Safety, Northern Ireland. McCaffrey closely followed the findings of the 2014 EAP consultation process regarding the CRPD and the Mental Capacity Act of England and Wales, and flew from Belfast to London to attend the final conference from the 2014 project. Along with McCaffrey, we will work with two individuals with close knowledge of the legislative reform underway in Northern Ireland: Colin Caughey (Northern Ireland Human Rights Commission) and Iris Elliott (Mental Health Foundation, formerly Northern Ireland Association for Mental Health). Caughey will serve as an advisor on the project, and Elliott as a paid consultant. We will use these three contacts to ensure that deliberations by the Northern Ireland Assembly over the proposed new unified mental health bill are informed by the findings of the consultation process.

As the UN Engagement Process formally gets underway, Her Majesty's Government (HMG) will name an individual to represent the UK in the process and appear in person before the CRPD treaty body in Geneva. Niall Fry (Department of Health) has agreed to assist us in approaching the UK representative once identified. We will provide that individual with outputs from the consultation process and make the project research team available to address any outstanding research questions.

Internationally, we have already been contacted by public officials in (inter alia) Norway, Australia, and the Republic of Ireland who wish to be kept apprised of project findings. Our "Fringe Event" in Geneva will provide a mechanism to ensure broad international dissemination of project findings to public officials and opinion-shapers around the world who are directly involved in an unprecedented world-wide reform of legislation pertaining to persons who may suffer from impaired decision-making capacity.